SolarERA (Solar Electrification of Rural Areas)

The people of Thar Desert have little to no electricity access. Those that have access, use diesel polluting generators to produce this electricity, while fuel supply is unreliable and intermittent. The Thar is the most populous desert in the world, with approximately 16.6m people living there. Tharis are far behind the Pakistani average on economic skills. They rely predominantly on agriculture/livestock and "Thari crafts" (ornate embroidered/sewn garments such as quilts and cushions) to survive. The Thari women who make these crafts are extremely hardworking and talented, spirited and committed. Empowering women can change the destiny of Tharparkari people. However, the unavailability of electricity needed to power productivity enhancing stitching/sewing machines, means these women must make every stitch painstakingly by hand. As such, garment making is incredibly slow, laborious, and they are unable to leverage their skills to benefit their families and the wider village community.

By the end of 2026, SolarERA systems will be ready to provide a unique electrification solution that will benefit these people by affording them access to off-grid electricity and in turn electric sewing/craft machines, and in doing so revolutionise their current economic situation. As a result, Thari-crafts can form the bedrock of the economic model that will provide microfinance institutions with the confidence to offer the initial investment to fund the SolarERA pico-grids. From this key initial electrification enabler, further downstream benefits can flow in relation to Health and Well-being, Education and Learning, Communication and Connectivity etc. Additionally, SolarERA will serve to preserve the age-old Thari crafts skills of these women, passed down by successive generations for centuries.

The benefits to project partners are clear, major growth in jobs (25-UK, 125-PAK) and economic activity (£22.5million in revenues) by 2031\. Kunwaa Foundation will be able to achieve its aim of improving the lives of the Thar people more easily and faster. SALATEEN will become a leader in the supply and installation of pico-grids across Pakistan and neighbouring countries. Zhyphen will see a significant boost in exports of critical technology for the enablement of low-cost off-grid solar solutions, enhancing it and Brunel-University-London's reputation as leaders in this area